Limb Glider Intelligent Rehabilitation Device

Rehabilitation describes a physio-therapeutic treatment patients undertake following
orthopaedic surgery (e.g. Total Knee Replacement), stroke, musculoskeletal disorders &
trauma. These age-related disabilities increase expenditure on health & social care; treating a
significant growing, ageing population with chronic conditions. The requirement for
rehabilitation is dramatically increasing; in the UK there are over 3m rehabilitation
consultations annually. However, effective rehabilitation in Hospitals is costly for the NHS
and inconsistent/inconvenient for the patient due to the current rehabilitation pathway, leading
to poor health outcomes.
This project will develop ‘Limb Glider’ an Intelligent Rehabilitation Device with patented
Assisted Controlled Active Motion, an advanced way to deliver home rehabilitation for lower
& upper limbs that critically improves outcomes for patients enabling them to remain active
and independent, whilst reducing the cost & resource burden on the NHS. The device
provides remote monitoring/management capability through a cloud based data sharing
system to complement current rehabilitation pathways.
The project will develop the design to incorporate Active-Passive Bilateral therapy to help
regain motor function and neurological connections in the brain helping prevent limb
paralysis and pain. Clinical trials will test the prototype and integrate the technology and
clinical scientific research in biomechanical, stroke and neurology to combine
musculoskeletal therapy regimes into the Limb Glider technology algorithms and special
sensors.
This enables; clinicians to pre-set and remotely monitor m-Health therapy tailored to
individuals and patients to engage with their rehabilitation at home, improving outcomes.
Clinical utility & efficacy will be tested with users in Knee and Stroke rehabilitation. Output
of the project will be a device/system to deliver more consistent, complete, cost effective,
rehabilitation to patients globally.